Global South Populism and the Contestation of the Global Order

This research project provides a detailed analysis of the rise and impact of populism in the Global South, focusing on the foreign policies and domestic politics of Turkey and Venezuela. Building on the findings of my PhD project, which illustrated how ongoing contention with domestic and international actors influenced the rise of populist authoritarianism, I intend to publish peer-reviewed journal articles, blog posts, and podcasts, present my research at conferences and organise a one-day workshop on the international dimension of populist authoritarianism at City, University of London. The core aim of this project is to provide empirical and theoretical knowledge on (a) how populists in the Global South forge alliances to challenge the international order and (b) the interconnectivity between domestic and international realms in the rise of authoritarian populism.

Populism can be broadly understood as a political approach that claims to represent the genuine interests of the 'true' people against a perceived narrow and unrepresentative elite, fostering social and political polarisation by presenting conflicting societal groups (Moffitt, 2016). Although existing literature primarily views populism as a reaction to failures in political representation (Roberts, 2022), economic grievances caused by globalisation (Rodrik, 2021) and cultural transformations (Norris and Inglehart, 2019), there remains a research gap concerning the dynamic and relational dynamics that sustain populism. My PhD thesis demonstrated the need to acknowledge the role of agency in understanding the rise of populism. This is because the populists' rise to power is not solely a response to structural transformations, but is shaped by a complex network of domestic, regional, and international interactions. Understanding how incumbents use populist strategies of confrontation and contestation with domestic and international actors to maintain their power is central to my research agenda.

By adopting a relational approach and focusing on processes and interactions rather than static entities, this research aims to deepen the understanding of populist strategies of authoritarian incumbents in Turkey and Venezuela. It aims to demonstrate how they challenge global norms, and target democratic institutions both at home and abroad. The project demonstrates how populism often amplifies the dynamics of global instability, as policies that single out perceived "others" inherently complicate efforts towards peaceful conflict resolution. Such escalations contribute significantly to a securitised global and local environment, which poses considerable challenges to sustaining productive global governance and diplomatic dialogue. By embedding these case studies in theoretical frameworks and undertaking detailed comparative analyses, this research project aims to exchange knowledge with policymakers, civil society and scholars, addressing the urgent need for a comprehensive understanding of populist authoritarianism.